Reusable Hashi made from Disposable Hashi Waste and Biopolymer

KeepCup Ltd and Sprout Design Ltd are conducting research into a new foodservice related items based on closed loop manufacturing, and reducing waste. These relate to the bring your own movement which is exemplified by the KeepCup, and we will be exploring new materials and supply chain innovations.